Living with the past at home: domestic pre-habitation and inheritance

For many people the intimacy of domestic dwelling is mediated by varying degrees of awareness that their home has been the residence of prior occupants whose traces remain in its physical fabric and in the objects left behind. The home is thus a site for a particular form of historical knowledge and imagination. This has been largely overlooked in scholarship on the home and the practice of public history. However, as the increasing interest in the popular pursuit of researching the past of one's home suggests, this is a dimension of knowledge, practice and meaning that deserves academic attention. This growing interest is evident in the popularity of the BBC television series 'The House Detectives', 1997-2002, the 'Where Do You Think You Live?' strand of the ongoing BBC genealogy series, 'Who do You Think You Are?', as well as a number of published guides. This project extends an archaeological focus on 'pre-habitation' - which concerns the investigation of once-inhabited places where traces of habitation remain - to explore the meanings, knowledges, practices and material dimensions of living with the past at home. It seeks to explore the growing popular interest in the home as a site of historical knowledge as an extension of the popular pursuits of family and local history, and to examine how the meaning and experience of domestic space and dwelling is shaped by contemporary residents' awareness that their home is a site of prior occupation or pre-habitation. It considers the significance of people's awareness of previous inhabitants, or that deemed to be inherited from them - objects, aesthetics, arrangements of domestic space, stories - in framing domestic belonging, ownership, and aesthetic expression in the home. Furthermore it will consider the forms of historical knowledge and historical practice that are prompted, informed by and result from this awareness. It will do so through a focus on the purposeful pursuit of house biographies, as well as everyday experiences and negotiations of the presence of the past at home. \n\nMore specifically, it will address the range of ways in which pre-habitation is experienced, recognised, responded to and negotiated and how it shapes people's senses of ownership, belonging and experience of domestic space. The project will consider how the objects, physical fabric, décor, or stories left behind by previous inhabitants shape people's attitudes and decision making in the practice of home-making. It will explore the motivations, imaginations and values that underpin the emergence of the house biography as a popular mode of historical investigation. It will investigate the nature of this form of historical practice and knowledge and how it shapes and reflects inhabitants' relationships with their homes, wider sense of belonging, and their perspectives on historical change in Britain. \n\nThese questions will be explored firstly through an analysis of media representations and popular guides to researching the history of one's home including television programmes, newspaper reports, popular guides and on-line sources such as dedicated websites, and explore the relationship between the popular practice of undertaking 'house biographies' and other forms of public history including local, oral, community and family history. This will be followed by twenty-four in-depth ethnographic case studies. Half of these involve participants who are (or have been) actively engaged in investigating the history of their homes as an empirical exercise, and half made up of people who are not engaged in such a formal process of discovery. Four cases studies will take the form of creative collaborative participatory research. The research will be disseminated widely to academic and non-academic audiences and in a variety of forms including a public conference and exhibition.

Potential impact
The project will have two key beneficiaries: the general public and the Geffrye Museum, London. \n\n1. This project will be of use, interest and benefit to members of the general public with historical interests in general, and to those more specifically interested in knowing about the past of their own homes, in learning about how to actively gain this knowledge, and in the significance of this past to their understandings of their home, its locality and its relationship to wider historical processes and events. The project team will establish links with local historical societies, the Oral History Society, online networks such as Local History Online, public historians (via Ruskin College, Oxford) and pursue opportunities for reaching a wide public through talks to community organisations, radio, online presentations, an online discussion forum and magazine features as well as a public conference, workshops, exhibition and project website (see below and Pathways to Impact). It will also access the public via the Geffrye Museum's Education and Learning Department's extensive contacts with local community groups, schools, elderly people, young people, ethnic minorities, and those with physical or sensory impairments. Our impact and dissemination activities will aim to reach this diverse public as well as those with existing interests in the histories of their home and/or local and family history.\n\n2. Our second main beneficiary is the Geffrye Museum, London, the only museum nationally to specialise in the English domestic interior. With visitor numbers recently increasing to just under 100,000 per annum, the Museum is the focus of growing popular interest in histories of the home. Our diverse forms of dissemination will be paralleled by a close collaboration with staff at this museum in the organisation of public workshops and an exhibition. This is an ideal collaboration because of the specific focus of the museum's permanent displays and temporary exhibitions and because of the already established strong links with staff in the Department of Geography, University of London (Blunt and Owens). This strand of our impact activities has been developed through these existing contacts and through the a strong collaborative relationship between key museum staff and the PI and PDRA (see Pathways to Impact).\n\nOur collaboration with the Geffrye Museum will benefit the Museum though facilitating its efforts to respond to increasing numbers of visitors expressing interest and seeking help in undertaking research on the history of their homes, through contributing to its archive, and through mutual exchange of knowledge and skills in our collaborative work. The wider public, accessed via the museum and more widely, will benefit through the range of resources and activities aimed at enriching public understanding of the meanings of home in general, and more specifically focused on the pursuit of knowledge about, and engagements with, the past of people's own homes. The project will encourage lifelong learning through presenting the complex and diverse meaning of the home as a historical site in stimulating and accessible public outputs. But this is not envisaged as a one-way model of knowledge transfer since the project seeks to highlight and acknowledge people's own agency in the production of historical knowledge and reflective engagements with the past in their homes. \n\nThe benefits of the project thus include: the provision of practical guidance on how to pursue house biographies; the presentation of a range of rich research materials, perspectives, concepts and interpretations which contribute to understandings of the meaning of the past in the home; its work in highlighting the value and creativity of non-academic forms of historical practice; and its contribution to the outreach and education strategies of the Geffrye Museum as